E-EnGage - Adaptive E-Learning Systems using Physio-neurological feedback

The E-EnGage concept is to use bio-feedback from e-learners to improve the quality of
elearning experiences and learning outcomes by detecting levels of attention and engagement
in real time as people interact with the content and adapting content accordingly.